Siglec-15 as a novel immunotherapeutic target in prostate cancer

Men with advanced prostate cancer have no curative therapeutic options available. High levels of immune suppression in prostate tumours means that immune checkpoint blockade (ICB) has demonstrated only limited responses. We recently reported that O-glycans drive immune suppression in prostate cancer and others have shown that targeting these glycans can sensitise tumours to ICB. The upstream regulators of these immunosuppressive O-glycans remain unidentified.
The project will focus on discovery science using cell lines, ex vivo precision cut prostate tumour slices and immunocompetent mouse models to investigate the macrophage immune checkpoint Siglec-15 and it's O-glycan ligands in advanced prostate cancer. Novel Siglec-glycan therapies are being developed for the treatment of cancer, and the aim is develop new advanced therapies for the treatment of advanced prostate cancer.